Birmingham City University and Crowe UK LLP KTP 21_22 R5

To improve efficiency, raise standards of customer service, and increase capacity in a market known to be short of resources, reduce errors, and increase the opportunity for fraud detection.